University of Leeds And The Phoenix Partnership (Leeds) Limited

To evaluate and implement opportunities for research-led innovation in patient care based on interrogation of a large patient information data base using innovative computational techniques.